Digital Active Travel Augmentation (DATA)

Our transport networks are an integral part of our everyday lives. From providing access to employment to enabling increased social integration, it is essential that councils continually ensure transport provisions are made in line with the needs of their citizens. This is especially true when promoting active and sustainable travel, such as walking, cycling and public transport. The 2019 National Travel Attitudes Study (NTAS) stated that 61% of adults aged 18+ in England agree that "it is too dangerous for me to cycle on the roads", demonstrating that councils need to make drastic changes to their current models in order to move towards the future of sustainable mobility.

Geospatial, data-driven solutions provide councils with the opportunity to create and monitor the next generation of transport systems. Through accessing a wealth of information concerning the live operation of their transport networks, councils are able to significantly improve their understanding of their effectiveness and safety for their citizens.

The ngenius.ai DATA platform will enable local authorities to be "guided by data" as they decide how best to promote safe and sustainable active travel. Through harnessing the complex geospatial data that is already being captured through council-owned CCTV networks, authorities will be able to better serve citizens through:

* Planning active travel routes using real-world demand data
* Monitoring the safety of cyclists using cycle lanes
* Inform effective priority for sustainable travel at busy junctions

It is through using this data that councils will be able to build transport networks that are more efficient and provide a positive contribution to public health.

As with all data collection, privacy must be the priority. The DATA platform will be built in complete compliance with GDPR regulations and in direct collaboration with local council authorities. It is important to state that our platform will not have access to any Personally Identifiable Information (PII), and all data gathered will be solely controlled and owned by the local authority concerned, with ngenius.ai acting purely as a Data Processor. Equally, authority's data must be protected, and ngenius.ai's flexible approach will mean that only data that is deemed appropriate will be processed and/or stored in the cloud. As part of bringing the DATA platform to market, it will under-go G-Cloud certification to ensure it is approved for Public Sector use.